Love-Clothes: Exploring Post-Consumptive Narratives Stored in Contemporary British Wardrobes

Research in fashion studies has tended to focus on the clothing of the young or, more recently,
the very old, leaving middle-aged working women's experience of dress largely unexplored. This
project's feminist approach to material culture aims to correct this absence, making these
overlooked relationships to everyday dress visible through in-depth wardrobe interviews and
sensory ethnography.
Having conducted an initial version of this study for my MA Dissertation (2020), I found that
none of my participants had considered clothing through the lens of love before. The
conversations about the love stories they associated with their clothing revealed a complex
desire/shame dichotomy around clothing consumption that merits further study. By positioning
Mundigo-Moore 2
love clothing as an autobiographical access point, this project will foreground these women's
specific life experiences-menopause, having grown-up children, gaining seniority at work,
change in health and to significant relationships-to develop a counter-dominant rhetoric
around the participants' relationships to clothes which subverts orthodoxies around love, desire,
fashion and fashionability in mid-life.